Whenthisisover.uk

**Whenthisisover.uk** places the power to save and sustain independent hospitality, service and retail businesses, the life blood of high streets throughout the UK into the hands of the consumer now. It facilitates the safe and secure pledging of support, giving businesses security of income and the knowledge that their loyal customers will be back "When this is over".

We are targeting consumer facing small businesses, those who deliver product or experiences from a physical location and who cannot just 'make the move to digital'. The independent cafes, restaurants, pubs, B&Bs, theatres, music venues, florists, therapists and more.

The project will deliver a website with the simple goal of transferring funds from willing consumers to independent businesses in our target sectors that are currently in hiatus. Helping them to stay afloat, demonstrate income and future income to banks, supporting and sustaining their mental and financial wellbeing over the immediate period of social distancing.

And when the immediate effects of social distancing pass, there will be longer term impacts on our economy and for some on our spending power. We believe the trend in gifting experiences will grow so the by product of the immediate goal to sustain our independent high street businesses will be a quick and simple tool that allows you to easily gift experiences for any of these businesses without them needing to invest in the digital technology to do so themselves.